Molecular mechanism of CFTR channel gating: transmission of conformational signals originating at the catalytic site

Cystic fibrosis is the most common life-threatening inherited disease in the UK. The disease is caused by absence or malfunction of a protein called CFTR. CFTR is a channel protein: a specialized machine that allows movement of ions into and out of cells. It consists of several parts, or domains. One part, the transmembrane domain, is embedded in the cells’ membrane and forms a pore, a pathway through which the ions can flow. A molecule called ATP remotely controls access to the pore by binding to CFTR at its nucleotide-binding domains (or NBDs). What shape changes occur in the NBDs when ATP binds or when it is cleaved? How are these shape changes transmitted to the transmembrane domain, where the pore opens or closes? Answering these basic questions could suggest new ways of treating some cystic fibrosis patients. Many other proteins, related to CFTR, have NBDs. We will use the evolutionary record of this family, as well as sensitive recordings of tiny electrical signals generated by CFTR molecules, to probe the general mechanism by which NBDs drive the changes in shape of adjacent domains -- in CFTR itself and in other, harder to investigate, members of the same protein family.

Technical abstract
CFTR, whose dysfunction causes the fatal disease cystic fibrosis (CF), belongs to the superfamily of ATP binding cassette (ABC) proteins, which includes many other members associated with human diseases. ABC proteins couple hydrolytic cycles at conserved nucleotide-binding domains (NBDs) to diverse cellular functions, such as active transport of molecules across membranes. CFTR is unique among ABC proteins in that its trans-membrane domains (TMDs) comprise an ion channel. Opening and closing (gating) of CFTR?s permeation pathway has been linked to binding and hydrolysis, respectively, of ATP at its two NBDs. The experiments proposed here are aimed at understanding how conformational signals originating at the catalytic site are propagated through the protein and ultimately to the TMDs, resulting in the coupling of hydrolytic and gating cycles.
By analyzing alignments of thousands of homologous NBD sequences from different ABC proteins one can measure whether amino acid distribution at any two positions varies in a correlated way. Such pair-wise coupling values can then be clustered to extract a core network of positions with strong mutual coupling. Does this statistical coupling in evolutionary space result from conservation of a network of residues - energetically coupled in real space - which mediate transmission of allosteric signals in individual ABC proteins? We will address this question experimentally by measuring energetic coupling between pairs of CFTR amino-acid side-chains, selecting targets for mutagenesis at statistically coupled positions and on the basis of available structural information. For each pair of targets, we will use single-channel kinetic analysis to measure several parameters (apparent affinity for ATP, opening rate, open probability). For each parameter we will apply thermodynamic mutant cycle analysis and determine energetic coupling values, allowing us to infer how coupling changes as the channel binds ATP, opens, or moves between open and closed states. Together, these studies will compose a molecular description - in both space (within the protein?s structure), and time (along the reaction coordinate of CFTR?s functional cycle) of the allosteric coupling mechanism by which conformational signals are transmitted from NBD active site towards the TMD.
The results will provide basic knowledge directly relevant to the understanding of some forms of cystic fibrosis. The experimental design, relying on the evolutionary record for the selection of targets, broadens the scope of such relevance to include other human diseases, linked to ABC proteins that, unlike CFTR, cannot be studied with high-resolution single-molecule techniques.